Corrosion prediction in CO2 transport - A new paradigm

A complete Carbon Capture and Storage (CCS) system requires safe, reliable and cost effective solutions for the

transmission of CO2 from the capture facility to the location of permanent storage. Carbon steel pipelines are

considered to be the most cost effective solution for this purpose, however, they are susceptible to corrosion

when water is present in the CO2 stream, particularly if anthropogenic impurities are present. This feasibility

study aims to establish the importance of the liquid phase composition and pH on corrosion susceptability

across a test matrix aligned with likely CO2 transportation conditions in the UK. As such, the project represents

a key building block towards the development of a unique corrosion prediction tool for supercritical CO2

transport. An experimental framework will provide the necessary inputs for the corrosion-related aspects of

the model with ; predictions of corrosion rates and mechanisms will be possible. Combining this with state of

the art modelling of the phase equilibria and measurement of the liquid pH takes the correlation modelling to a

new paradigm: allowing us to understand much more about the conditions susceptible to corrosion.